Robust neural networks: verification, training, and repair

The aim of the project is to develop new methods for formal verification of neural networks with a particular focus on improving the scalability compared to current state-of-the-art methods. Moreover, we intend to explore practical applications for such verification algorithms and add support for more network architectures, layers, activation functions and verification queries.

The key research objective regarding scalability is to develop approaches with low computational cost while maintaining an acceptable memory footprint, as well as satisfying important theoretical properties such as soundness (when the method finds a solution, the solution is correct) and completeness (the method will, in theory, be able to solve all supported verification queries). I will also focus on general algorithms, in the sense that it should be reasonably straightforward to add support for new types of networks.

Moreover, an essential research goal is to determine how verification algorithms can be applied in practice. Current verification algorithms mainly consider verification of neural networks with respect to white-noise permutations; however, in practical ap-plications, structured permutations such as photometric and geometric permutations of images may be of more interest. Thus, I intend to explore methods for reducing the problem of verifying networks with respect to structured permutations into a problem concerning white-noise permutations supported by current algorithms.

Finally, I intend to look into the related topic of removing unwanted features from pre-trained neural networks by making minimal modifications to the network.

To achieve these goals, I will continue to expand on my research into Symbolic Interval Propagation (SIP) based verification methods. SIP can be used to calculate sound linear bounds for all nodes in a neural network and may be combined with iterative refinement of the verification query and linear programming to create a complete verification algorithm. The most promising approach to reduce computational requirements includes deriving better heuristics for the refinement phase and optimising caching of intermediate calculations to reduce the memory footprint.

Similarly to how SIP is used to linearly relax the verification problem, I also intend to look into how linear relaxations can be used to reformulate verification problems concerning structured permutations into white-noise verification problems. With this approach, we may be able to directly leverage the advances made in white-noise verification over the past few years to also verify structured permutations.

Finally, I intend to look into how recent advances in SIP can be used to locate influential nodes and weights in pre-trained neural networks which may, in turn, be modified to remove unwanted features from said networks.

In conclusion, the expected novel contributions of this project can be partitioned into three subcategories. (i) New highly scalable verification algorithms. (ii) Methods for relaxing complex verification problems into simpler verification queries which can be handled by current verification algorithms. (iii) Algorithms for removing unwanted features from pre-trained neural networks by making minimal modifications to said networks.

This PhD is relevant to the following EPSRC research areas (i) Verification and correctness (ii) Artificial intelligence technologies.